University of Bradford & BorgWarner Limited

To apply a holistic optimising approach to the manufacturing processes of turbo systems and their related supply chains. To integrate advanced modelling and simulation techniques for complex systems with a sustainability approach.